Femoral Stem Removal System ( STEM X )

Total Hip Replacement (known also as Total Hip Arthroplasty - THA) uses anti-biotic medical
cement for stem implant fixation; this has been the ’gold’ standard to date. However, cement
adhesion is susceptible to loosening and as a consequence stem migration causing adverse
pain and discomfort to the patient. Over the last 15 years total joint arthroplasty in 50% of all
cases have moved to the use of ‘press fit’ non-cemented prostheses. However, failed noncemented
implants are very stubborn and challenging to remove as during Hip Revisional
(HR) surgery leading to excessive losses of healthy bone stock. In most cases an Extensive
Trochanteric Osteotomy (ETO) procedure is required along with an expensive bespoke
replacement implant. An ETO takes approximately 4-5 hours and costs at least 10 times the
cost of a primary THR procedure (£6-9,000). An ETO procedure causes excessive trauma,
bone and muscle dissection, and further poor patient recovery and inadequate mobility.
Orthoserve have developed a laboratory ‘mock-up’ of their concept - STEM-X, a non-implant
specific surgical femoral stem extraction system that is capable of removing failed noncemented
prostheses with minimal bone loss in 20 minutes. The proposed technology is: (1)
simple, easy-to-use, produces repeatable results; (2) gives rise to minimal muscle dissection,
blood-loss & bone-loss; (3) reduces the time patient is under anaesthetic; (4) insures minimal
operative time & surgical costs; (5) non-implant specific; and (4) allows for earlier patient
discharge/recovery & better post operative mobility, reducing the need for further follow-up
surgery. Finally the system allows for the replacement implant to be one size up from the one
removed avoiding the need for bespoke and expensive implant manufacture. Also, the cost of
supplying and using the system in hospitals for HR procedures will cost the same as a primary
THR procedure.